Voice-control of Personal-Computers using Large Language Models

The research involves designing a prototype Intelligent Personal Assistant (IPA) capable of using traditional desktop applications on behalf of a user. This has been motivated by recent rapid gains in the abilities of large-language-models (LLMs - such as ChatGPT) which are capable of multi-step reasoning, generalisation to new problem domains, and tool use, all of which are combined to build a system that can execute natural language tasks using pre-existing applications on the user's computer.
A literature review has shown that whilst there has been some recent research into giving LLMs control of user applications this has been limited to mobile applications and has not been demonstrated in a functional prototype.
In this PhD, the application of LLMs is extended into desktop-applications which have far more complex user interfaces due to their larger screen size. It will demonstrate how LLM-generated actions such as mouse clicks can be simulated to create a fully voice-operated automation system, and a prototype designed that can reliably complete single-task commands such as "make the title bigger" or "move that file to the Desktop". Can humans effectively collaborate with and teach LLMs to perform novel actions?
The PhD will investigate human-in-the-loop feedback with the development of the UI-demonstration tool that allows users to teach new UI actions to the LLM. LLMs can understand natural language instructions to improve their abilities, which is especially useful when performing previously unseen tasks.
It will investigate how such systems can be extended into performing increasingly complex action sequences through a combination of human teaching, and machine exploration of the environment (reinforcement learning) and other deep-learning techniques. An investigation will be undertaken into techniques that allow LLM systems to follow single-step tasks using prompting techniques and representing the screen in a textual format that the LLM can understand. In addition, into multi-modal inputs, meaning that instead of representing the screen in text format, the model will look at an image of the screen directly to understand it's environment.
It will gather a dataset of user demonstrations that can be used to improve the model and test whether the LLM is capable of learning new tasks.
The use of LLMs for autonomous task execution is a novel field of research that is incredibly promising. The ability of LLMs to understand and reason about most tech-support type questions suggests that they are capable of reasoning about how to perform tasks on a computer, the missing link is providing them with the ability to act on their knowledge.
This project falls within the EPSRC AI thematic research area.